CONECT: Novel All Copper Interconnect for Power Electronics Assembly

A novel all copper interconnect technology will be developed and demonstrated as an alternative to nanosilver die attach materials for semiconductor power devices such as Insulated-Gate Bipolar Transistors (IGBTs) and Metal-oxide-semiconductor field effect transistors (MOSFETs).